Critical Investigation of an AI Driven Loyalty Network System to Efficiently Increase Footfall at Small High Street Businesses.

A significant proportion of high-street businesses have lost revenue due to the decreased footfall and, in turn, sales due to the increased trend in online shopping, an issue exacerbated by the COVID-19 pandemic. This situation has placed small businesses who lack the resources to move towards an online model and cannot compete against larger incumbents, at an increased risk of failure. Local-E, aims to provide a sustainable and efficient solution in the form of a new network loyalty platform (Local ePay) which utilises machine learning to increase footfall and sales as well as minimize merchant costs.